Regulation of superoxide formation

Technical abstract
White blood cells are responsible for the destruction of many potentially infectious pathogens. A key event in the destruction process is the localised production of highly reactive molecular species by white blood cells as they engulf the pathogens. This work aims to identify the role of a molecule that is known to be physically associated with the structures formed during the engulfment process and we predict is important for production of reactive molecular species; called p40Phox.